Developing PROTACs from chemical probes - applications in cancer research

This project aims to initiate PROTACs research designed to deliver modified chemical probes that can be used to interrogate the function of some of the most intractable targets in cancer biology. It will explore two main ideas: targeting the cancer super-controller, Myc using PROTACs, and investigating novel approaches to hybrid molecule and PROTAC generation using different E3 ligases. Bio-Techne provides both commercial and chemical expertise that will allow the novel PROTAC tools to be quickly disseminated throughout the research community.